How does fluctuating selection affect pesticide effectiveness?

This PhD studentship will combine studies of long-term laboratory evolution with Next Generation Sequencing methods to explore how diverse selection can help addressthe global challenge of pesticide resistance evolution.